Contactless Access Control for Construction Sites

Construction sites require the physical input of access codes into a keypad and/or finger print recognition systems to record and monitor staff arriving on site. Since the arrival of Covid 19, construction companies have had to close sites due to the unacceptable health and safety risks from these access systems. Without an access system, the construction companies were not able to monitor who was on site, or the skills and qualifications of each worker. Even after lock-down a record of those entering and leaving a site is still, in most cases, being undertaken manually leading to delays, inaccuracies and additional on-site security and safety risks.

To address this urgent need and ensure industries continue to grow, TouchByte has provided an alternative, safe solution - taking proven Face Recognition technology as used by Border and Passport control, and adapting it for safe and secure access to construction sites. TouchByte's solution is completely contactless and frictionless. Workers gain access to a site quickly and efficiently without the need to touch anything. Their face is be detected and checked automatically on arrival at the site, and if verified by the company's database, the worker is admitted to the site - without any need to touch a possibly contaminated entry pad.

The accuracy and speed of the technology has significantly increased and its cost has reduced dramatically over the past few years, making it cost effective, safe, secure and efficient.

We have prototyped the new system and tested it on a live building site.

Extension for Impact funding will facilitate the next stage of the programme: to undertake mandatory safety approvals testing so that the equipment can be CE marked, making it possible for the product to be marketed and deployed in the UK, Europe and beyond.

During this phase of the project we will also build several further prototype systems for installation with pioneer partners in a number of other sectors including health, leisure and hospitality. This will allow further in-service testing as well as bespoke development to integrate with the clients’ existing operational software. Such an approach provides excellent sales demonstration and business development opportunities.